Correlations and Dynamics in Quantum Many Body Systems

The project will involve theoretical studies of static and dynamical properties of many particle quantum systems, using both analytical and numerical techniques. These studies are motivated by the new settings realized in recent experimental advances, in ultracold atomic gases and/or electronic materials. One initial line of research will be to investigate the possibilities to generate optical lattices that impose both quasiperiodic order and topological character.